3D Printed Housing Unit for PEM Fuel Cell Bi-Polar Plates

Proton Exchange Membrane Fuel Cells (PEMFCs) can play a crucial role in decarbonizing the transport industry. PEMFCs use hydrogen as fuel to produce electricity, emitting only water as a by-product. This makes PEMFCs an attractive technology for powering vehicles, as they do not emit harmful pollutants or greenhouse gases. However, the higher weight, complex manufacturing processes and cost are the major barriers in commercialization of the PEMFCs. In this project, a novel manufacturing process is proposed to develop and manufacture the Proton-exchange membrane fuel cells, which will reduce the fuel cell's weight and cost by 40-60%. This will be achieved by two major steps; firstly, using an open-pore cellular foam material as flow plate channels for the fuel cell and secondly, constructing complete PEM single cell using a plastic housing made by fused deposition modeling 3D printing.